Monitoring and Controlling Large Language Models Through Their Internal Representations

I would focus on one condition which I would select based on the extent of the missing data problem and whether it is caused by individual behaviours.